An exploratory study of the first bi-axial pulsating roAp star, KIC\,10195926

Asteroseismology uses sounds in stars to probe their interiors. Just as ultrasound is used to see the face of a foetus before it is born, astronomers can "see" inside the stars by studying their light variations caused by pulsations within them. This research will provide unprecedently 3D views of the pulsation modes and abundance distributions in the rapidly oscillating peculiar A star KIC10195926.